In-situ Generation of Diazomethane for the Late-Stage Functionalisation of Drug Candidates

Diazomethane is a powerful reagent useful in a broad range of chemical reactions: from simple methylations of carboxylic acids, to more complex Arndt-Eistert syntheses of homologated carboxylic acids and derivatives. Such methods can offer mild and orthogonal conditions when sensitive functionalities are present on the molecule (e.g. methylation of carboxylic acids in the presence of acid-sensitive compounds). Its use however is limited by its toxicity, carcinogenicity, and explosive nature.
This project hence aims to develop a method for the simpler, safer, in-situ generation and reaction of diazo compounds via the reaction of a sulfonyl azide with an enamine. To achieve this, several aspects will be considered: the reaction should be carried out in an organic solvent (ideally green) by simply mixing the reagents together at room temperature (or lower), without the need for catalysts or harsh reagents like hydroxide bases or expensive setups (as per the Diazald method).1 In-situ generation will help to avoid the dangerous build-up and direct handling of diazomethane, and the azide and enamine should react orthogonally. The method should be as simple as possible, using solid, weighable, and stable reagents that are easy to synthesise.
Previous work by LS and Prof. Luke Odell (LO, Uppsala University) demonstrates the utility of this method via its ability to (deutero)-methylate carboxylic acids and form diazoketones in-situ that excludes the use of strong bases and water (https://doi.org/10.1002/adsc.202300132). Such a method will further highlight the power of diazomethane, leading to more widespread use to enrich drug discovery efforts, which has already seen use in the synthesis of antivirals.